The Electroweak Phase Transition and High-Density Tracking at Future Colliders

This project will seek to build our understanding of future colliders' potential by combining both the theoretical perspective and the experimental perspective. Although the benefits of a 100 TeV collider are understood in principle, the detailed requirements for detectors at such a collider need to be understood in light of this theoretical potential. One extraordinary experimental challenge for identifying and measuring charged leptons is tracking algorithms: 100 TeV collisions with rates an order of magnitude higher than the current Large Hadron Collider will mean a density of data points in every collision that far exceed what is handled by current algorithms. New approaches to tracking will need to be explored, with the potential to inform detector layouts or to develop new machine learning techniques for pattern-finding.